cyberfunbding 21 july

at the loch kinord as a growing company we car concerned our current information security controls and processes may not be robust enough to protect our business and our clients data from today cyber attacks.